VR as a tool for the Immersive Design process

At Imagineerium, our goal is to pioneer the creation and delivery of an innovative hardware interface that not only stands out as the first of its kind in the market but also effortlessly captures and organises data. Our objective is to offer users delightful interactions while seamlessly sorting captured data into various formats for our clients. This unique hardware is a stand alone product, but will also integrate with gaming engines and peripheral devices such as VR and AI, providing an experience that merges the real and digital worlds together.

The data captured can be used by market research organisations to collect pre-activation data, before clients commit to large-scale projects: meaning the product could be a proactive revenue generator and Imagineerium will have developed a system which provides multiple revenue streams. The product can also be utilised as evidence to clients of the advantages of working with Imagineerium over competitors, acting as a market differentiator.

Once the technology is fully developed, Imagineerium will explore opportunities for fabrication and initiate the patenting process to protect and solidify our innovative product in the market, which can be used for demonstrations and activations.